Innovation Application - Metroworth IT

Metroworth IT is developing the necessary commercial and corporate infrastructure through which UK based cyber innovators can collaborate on cyber security developments in order that they are brought to the fore of the UK's cyber security and defence needs.
We will be leading the initiative by collaborating with a combination of small innovative organisations, university research facilities, a leading consulting firm and government agencies to build a large-scale capability that will help identify adversaries.